Standardising surgical Interventions and Co-interventions: development of a quality assurance intervention for surgical RCTs (STItCh-IT)

About 10 million surgical procedures are performed annually in the UK. Ideally, high quality evidence would underpin how best to perform these procedures; however, designing and conducting research studies in surgery is particularly difficult and ways to improve this are urgently needed. An important challenge is the lack of transparency surrounding how surgical procedures are performed during a trial. Unlike trials involving drugs, which can be manufactured consistently to specific formulae, no two surgical interventions are exactly the same. This is because there are multiple steps within an operation such as incisions, exploration of the body cavity, and removal of the diseased part, and these can be performed differently by different surgeons. Differences range from small (e.g. types of stitch material) to moderate (e.g. joining pieces of bowel with staples rather than stitches), to large (e.g. robotic techniques). This is further complicated by other treatments that occur before, during or after surgery (e.g. anaesthesia and physiotherapy), which also vary and may influence patients' outcomes. Consequently, surgical procedures are complex, which has implications for the way in which studies evaluating surgery are designed.

A detailed analysis of surgical trials found that most do not describe how operations should be performed, or report whether they were performed as intended. This means that it is difficult to be confident that trial results are accurate, or to implement effective operations in practice. Consequently, surgical practice is based on personal preferences and anecdote, resulting in considerable variation in the standards of surgery. This project aims to address these issues by developing new ways of standardising and monitoring surgical procedures in trials, thereby providing quality assurance. Addressing these issues during trial design, and incorporating the information into study protocols, should improve the adoption of successful interventions into clinical practice. The reality of achieving this, however, is challenging. Strict standardisation would require surgeons to follow detailed, prescriptive instructions, which is difficult to achieve across multiple surgeons and hospitals. In-depth research is therefore required to establish the extent to which surgical interventions should be standardised within trials, and the circumstances within which the extent of standardisation might vary.

This study has three parts. The first will generate methods to optimise the quality assurance of surgery (a 'quality assurance intervention', QAI) to be used during the design phase of surgical trials. This will involve developing a framework to deconstruct surgical operations (and associated treatments) into their component parts. The framework will then be used as the basis for improving the efficiency of reviewing scientific literature to identify the 'best way' of performing a surgical procedure, by creating specific and targeted search strategies relating to each of its components. This process may identify a lack of evidence relating to some components. These evidence gaps will be overcome by developing novel methods to collect data (such as using videos) directly from the operating theatre. Part 2 will pilot the QAI in a range of settings involving different study designs and operations. Information generated from Parts 1 and 2 will be used in Part 3 to generate a guidance document, which will contain real-life examples from Part 2. Finally, the guidance document will be transformed into an interactive, online platform enabling it to be used and disseminated widely. This will improve the quality assurance of surgical operations within trials, meaning that trial results will be better understood and more likely to be implemented in practice, reducing research waste and improving standards of care for surgical patients.

Technical abstract
Well designed and conducted surgical RCTs are essential to establish evidence-based practice. Currently, few surgical RCTs are undertaken and existing ones are often methodologically weak. An unaddressed challenge relates to the complexity of surgical interventions, which comprise multiple components and co-interventions that are delivered by surgeons with differing expertise. This complexity can mean interventions are not delivered as intended, creating unexpected differences between and within trial groups. Differences can be further exaggerated through the introduction of performance bias, which occurs if healthcare providers become aware of treatment allocations during the RCT. In pharmaceutical RCTs, performance bias is reduced through blinding staff and care givers; however, this is difficult in surgical settings. Alternative strategies are therefore required. This project will create a 'quality assurance intervention (QAI)' to optimise the quality assurance of surgical interventions and co-interventions in RCTs. This will involve development and use of i) a typology to systematically deconstruct surgical (co-)interventions into their component parts; ii) methods to maximise the efficiency of systematic reviews to summarise existing evidence about how each component of the (co-)interventions should be standardised, thereby identifying evidence gaps; iii) methods to undertake qualitative research in the operating theatre, to address the evidence gaps; and iv) consensus methods for trials teams to agree on the standards of surgery within an RCT. I will pilot the QAI using exemplar cases, create a guidance document and develop an interactive online platform. This will provide a practical solution for optimising the QA of surgical interventions during RCT design, reduce performance bias and improve the transparency of intervention delivery, so surgical procedures can be more accurately replicated in clinical practice.

Potential impact
Development of a quality assurance intervention (QAI) for surgical RCTs will benefit a variety of stakeholders:

Patients: High quality data resulting from the improved design, conduct and reporting of surgical RCTs will improve evidence-based decisions about patient care, and enable surgeons to implement results in practice. This will remove variation in standards of surgery, minimise risks and maximise benefits

NHS: Consideration for the components of surgical interventions, and how they are best delivered, has financial implications. Streamlining an intervention so it contains the most effective components may reduce the use of unnecessary costly equipment, confer time savings and improve coding processes. Improving the quality of surgical RCTs will generate evidence to discontinue ineffective interventions

Trialists: The QAI will improve the quality of protocols, which will help staff to ensure appropriate trial conduct and reporting, particularly in relation to data collection and intervention fidelity. The QAI will limit the influence of performance bias in surgical RCTs, particularly when the use of blinding or placebos is not possible, enabling more and better RCTs to be developed. I will work with collaborators to extend my methods to other settings, including other complex interventions and non-randomised studies

Systematic reviewers: The QAI will enable interventions to be more accurately described in trial reports, facilitating decisions about the appropriateness of synthesising results and improving the usefulness of reviews. It will encourage researchers to routinely summarise existing evidence about the technical aspects of surgical interventions, identifying evidence gaps and targeting future research

Funding bodies, journal editors and research design services: This study provides solutions to a major methodological challenge, which will help to improve the number and quality of surgical RCTs

Surgeons: Addressing QA issues will generate high quality data about the effectiveness of surgical interventions, improve standards of surgery, and reduce variation. My study will help surgeons to understand and interpret RCT results and improve their approach to the design of surgical interventions, and encourage participation in future research studies

Training: Systematic deconstruction of operations into component parts (compared to the traditional focus on an entire procedure) could streamline surgical training by facilitating the stepwise acquisition of skill. This approach can be extended to training logbooks to allow accurate tracking per component. The QAI will encourage trainees to understand and appraise existing evidence for how a procedure is optimally performed, and prevent them from constantly learning different ways of performing the same procedure (as usually occurs when they rotate through different hospitals)

How will they benefit?

Facilitating high quality trial design, conduct and reporting: My study will provide a scientific approach to optimising the quality assurance of surgical interventions in RCTs. It will contribute to improving the evidence base for surgical interventions, raise standards of surgical care and improve patient outcomes

Improved efficiency of trial design and conduct: Practical resources developed within the study will be freely available as a guidance document and interactive web platform

Minimising research waste: The QAI will improve the quality of protocols and trial reporting, facilitating the implementation of successful interventions in practice. It will encourage researchers to routinely review existing evidence relating to the technical aspects of surgical interventions

Addressing research priorities: The QAI fits perfectly into the remit of various UK initiatives to increase the number and quality of surgical RCTs (e.g. Royal College of Surgeons trials centres, MRC ConDuCT-II Hub and IDEAL group), as well as international benefits